Free-standing wurtzite AlGaN substrates for deep ultraviolet (DUV) devices.

Ultra-violet (UV) light disinfection is one of the most promising methods for water treatment. Unlike chemical disinfection it will be fast and easy to use and will not require hazardous materials, has no danger of overdosing and does not produce toxic by-products. It has long been established that UV light can be used for air and water purification and surface decontamination. Until recently the main UV source for that application were mercury lamps. However, mercury lamps are not readily portable, are fragile, have a limited lifetime and have a disposal problem.

The recent development of group III nitrides allows researchers world-wide to consider AlGaN based LEDs as a possible new alternative DUV light source. If efficient devices can be developed they will be easy to use, have potentially long life time, will not be fragile and will lend themselves to battery operation to allow their use in remote locations. Changing the composition of the active AlGaN layer, will allow one to tune easily the wavelength of the LEDs. This has stimulated active research world-wide to develop AlGaN based LEDs for air and water purification and surface decontamination. Such DUV LEDs will also have potential applications for UV solid state lighting and drug detection.

The first successful semiconductor UV LEDs are now manufactured using the AlxGa1-xN material system, covering the energy range from 3.4eV (GaN) up to 6.2eV (AlN). The majority of DUV LEDs require AlxGa1-xN layers with compositions in the mid-range between AlN and GaN. For example, for efficient water purification such AlxGa1-xN LEDs need to emit in the wavelength range 250-280nm. However, there is a significant difference in the lattice parameters of GaN and AlN. One of the most severe problems hindering progress of DUV LEDs is the lack of suitable substrates on which lattice-matched AlGaN films can be grown. The consequence of a poor match is a very high defect density in the films which can impair device performance. Currently the majority of AlGaN LED devices are grown on sapphire and only rarely on expensive GaN or AlN substrates. The lattice mismatch between the substrate and the active AlGaN layer results in the poor structural quality of the layers, cracks and poor morphology of the current DUV LED devices. As a result the efficiency of the AlGaN DUV LEDs is still very low. AlxGa1-xN substrates with the proper Al content would be preferable to those of either sapphire, GaN or AlN for many ultraviolet device applications, which require active AlxGa1-xN layers with x~0.5. Bulk AlxGa1-xN substrates, which are matched in lattice constant and thermal expansion properties to epitaxial nitride layers are needed for fabrication of the highest-quality AlGaN-based DUV devices.

Molecular beam epitaxy (MBE) is normally regarded as an epitaxial technique for the growth of very thin layers with monolayer control of their thickness. However, we have recently successfully used the plasma-assisted molecular beam epitaxy (PA-MBE) technique for bulk crystal growth and we produced free-standing layers of metastable zinc-blende (cubic) GaN up to 100 microns in thickness. We have demonstrated the scalability of the process by growing free-standing zinc-blende GaN layers up to 3-inches in diameter.

The main aims of this project are the growth of free-standing wurzite AlGaN substrates by MBE, comprehensive analysis of their structural, optical and transport properties and MOVPE development of the first DUV AlGaN LEDs on AlGaN substrates. This is the first step towards developing commercially viable production of high efficient DUV LEDs on AlGaN substrates.

Growth of free-standing wurzite AlGaN substrates by MBE will be carried out at Nottingham. MOVPE growth and testing of DUV LED epitaxial layers will be carried out at Cambridge. The fabrication and subsequent characterisation of DUV LEDs will be carried out at Bath.

Potential impact
Who will benefit from the proposed research?
1) Manufacturers and users of DUV devices for water purification.
2) Water engineering programmes in the UK and beyond.
3) Manufacturers of other DUV devices, especially for surface disinfection.
4) Manufacturers and users of optical devices operating in the ultraviolet.
5) Innovators in any field where semiconductors with band gaps from ~3.4eV to ~6.2eV are required.
6) Members of wider society, which increasingly requires high purity water with minimum carbon cost.

According to the World Health Organization, one-fifth of the world's population does not have access to clean drinking water. This is a major problem for practically all developing countries and therefore has stimulated active research in the water purification worldwide. Deep ultra-violet (UV) light (240nm-280nm) disinfection is one of the most promising methods for a water treatment. Deep ultra-violet (DUV) light of wavelength ~250nm attacks the DNA of micro-organisms and damages their genetic code and as a result stops their reproductive capability, making them harmless when consumed by humans. Unlike chemical water disinfection deep ultra-violet (UV) light disinfection will be fast and easy to use and will not require hazardous materials, has no danger of overdosing and does not produce toxic by-products. It has long been established that DUV light can be used for air and water purification and surface decontamination. Until recently the main DUV source for that application were mercury lamps. However, mercury lamps are not readily portable, are fragile, have a limited lifetime and have a disposal problem. The recent development of group III nitrides allows researchers world-wide to consider AlGaN based LEDs as a possible new alternative DUV light source. The main aims of this project are the growth of free-standing wurzite AlGaN substrates by molecular beam epitaxy and MOVPE development of the first DUV AlGaN LEDs on AlGaN substrates. This is the first step towards developing commercially viable production of highly efficient DUV LEDs on AlGaN substrates for water purification and disinfection.

The PI and CoIs will communicate key results to industry and academics via refereed publications, the UKNC meetings/website, international conference presentations, Energy Technologies Research Institute, Nottingham, Cambridge and Bath websites and site visits to interested local companies. Project participants have a good track record in developing links with industry. The PI and CoIs and will give talks and presentations to existing and potential collaborators on request and as part of regular meetings with existing industrial collaborators in the nitride area and in the field of DUV devices and water purification. The expertise and contributions of all involved institutions are equally important to the success of the proposed project and all parties will be responsible for disseminating results to industry, academic colleagues and the general public. PI and CoIs will be involved in impact activities and in the dissemination of results. PhD students, post-docs and technical experts will be involved in design of web pages. Support and input will be sought from knowledge exchange experts, press offices, etc. in the Universities.

The Universities of Nottingham, Cambridge and Bath have an embedded Technology Transfer Offices (TTO). The TTOs include qualified intellectual property lawyers, experienced scientists and individuals with business-commercial experience. Where appropriate, intellectual property will be protected by filing and prosecution of patent applications. The Universities currently have many active spin out companies and seeks to ensure that technology is exploited to maximise the social and economic impact both locally and nationally to the benefit of the UK economy.